Targeted bio-distribution of drugs into the lymphatic system

The project will assess how physicochemical properties of drugs affect the intestinal lymphatic transport, and how compounds could be structurally modified to achieve high lymphatic uptake. This is important for two primary reasons: (i) lymphatic transport of drugs following oral or subcutaneous administration has been shown to increase substantially the bioavailability of drugs in comparison to absorption pathways that do not involve the lymphatic system, and (ii) lymphatic system has functional importance, and drugs that are transported by this route can exert their activity within the lymphatic system itself. Intestinal lymphatic transport leads to extremely high local concentrations (several hundred-fold higher than in blood) of lipophilic compounds in the lymph fluid and lymph nodes.

The concept of the lymphatic system as an effective compartment for drugs is novel and has yet unexplored potential for dramatically improving the treatment outcomes of a number of diseases with pathophysiology that is associated with the lymphatic system. Examples include autoimmune diseases, different types of lymphoma, metastatic processes, and HIV infection.
With this aim the project is contribution to the EPSRC research in Developing Future Therapies: Supporting the development of novel therapies with technologies to enhance efficacy, minimise costs and reduce risk to patients.

The projects will include: (i) assessment of a number of compounds for lymphatic transport potential and chemical optimization of physicochemical properties of drug candidates to increase intestinal lymphatic transport potential, (ii) Development and fabrication of novel lipid-based drug delivery formulations to maximise the lymphatic transport and assessments of their biophysical properties and assessment of the benefits of targeting of drug candidates to the intestinal lymphatic system using relevant in vivo efficacy models.

Potential impact
Society needs better medicines and requires scientists trained in new ways to develop these therapies towards the clinic. The pharmaceutical industry demands a culture change in research training to equip the next generation of leaders with the breadth of skills to translate the most innovative scientific concepts. The proposed CDT will deliver these leading scientists, highly-trained in interdisciplinary areas central to the EPSRC Healthcare Technologies priority whilst at the same time generating high impact research data and exploitable results. These outputs will benefit the Pharmaceutical sector, both 'big pharma' and SMEs, as well as underpinning key advances central to EPSRC Themes in Healthcare Technologies such as Diagnostics, Therapeutics and Medicines. Partners in the proposed CDT, including three of the world's largest pharmaceutical companies, have helped to shape this proposal to ensure maximum relevance in a time of rapid change in the industry.
The CDT will specifically address a key need, highlighted by the Association of British Pharmaceutical Industries' (APBI) to reverse 'the decline in skills among young people training for careers in science (which) has a serious effect on the development of a knowledge-based industry'. Impact for university and industry partners also includes generation of IP-protected product opportunities. We anticipate a number of new patent application filings to cover inventions in high throughput material selection, self-assembled drug carriers, engineered in vitro models of diseased tissue, and new properties and therapeutic outcomes of specifically formulated biotherapeutics.
By building multisite, multidisciplinary teams through translation-focused collaborative projects, the CDT will further advance mutual benefits to industry and UK society. In 2007, the Gross Value Added (GVA) contribution per employee within the pharmaceutical industry (£233,000) was ~ 3.5 times than the GVA of other high-tech sectors in the UK. Scientists and engineers comprise 42 % of the pharma workforce, indicating clear economic impacts of high-level PhD training in this area. Transfer of knowledge and technology into the Healthcare sector, enhances treatment options and quality of life for patients and carers. Improvements in pharmaceutical science and enhanced academy / industry pathways to translation are important across many other industry sectors: the UK market for formulated products is worth around £180bn a year, with a potential in emerging overseas markets of around £1,000bn (Chemistry Innovation KTN Strategy Report 2010).
Impact beyond the industry sector is expected via outreach activities and engagement of CDT students and staff, in for example, After-Schools clubs and media activities. The subject base for the proposed Centre i.e. Nanomedicines, and the link between academic and industry partners, offers many opportunities for positive public engagement. The applicants have a track record, (e.g. in the award-winning 'Test-Tube' web videos), of showing how pharmaceutical science is pivotal to the development of new medical breakthroughs. Highly motivated and enthusiastic CDT students have demonstrated, (e.g. at EPSRC Showcase events) that their training enables them to be powerful ambassadors for their universities, industry partners and EPSRC.
Impact activities will be embedded throughout the CDT via continual training, monitored via IP and Knowledge Transfer Review meetings of the CDT Steering Group and Advisory Boards, and further encouraged through consultation with Outreach and Impact Champions appointed in Nottingham and UCL as part of EPSRC Impact Acceleration Accounts (IAA). Prof Alexander is Academic Lead for the IAA in Nottingham and so is well-placed to encourage impact activities in the CDT.
The longer-term impact of the CDT will be a sustainable future for the the UK pharmaceutical science base, leading in turn to wider healthcare and societal gains.